Reading Viz magazine: class, masculinity and protest in North East print culture since Thatcher

This thesis is the first scholarly study of the British magazine Viz (1979 -). It is a cultural history which
situates Viz in the context of the social and economic immiseration of North East England from the
1970s onwards, arguing for its function as an embodiment of protest against deepening
neoliberalism. Drawing on archival holdings and interviews, the project assembles a history of Viz as
a radical phenomenon which shaped popular perceptions of class, region and gender. It also assesses
Viz's impact on twentieth-century periodicals, demonstrating that its emergence precipitated a series
of seminal shifts in British magazine culture.